Anticipating Prosperity: A Study of Community Expectations and the Petroleum Industry in Timor-Leste

Timor-Leste is a small country in Southeast Asia currently facing the challenge of state-building after an exceptionally brutal occupation by Indonesia (1975-1999) and prior colonisation by Portugal. Historically, Timor has recurrently evoked El Dorado-like dreams of great resource wealth, which until recently were never realised. When the country re-gained independence in 2002, the government managed to secure a 50% share in revenues from its offshore oil and gas reserves that Australia had claimed. Even though negotiations with Australia are still ongoing, the East Timorese government is currently planning to build a large industrial complex to bring oil and gas from offshore fields in the Timor Sea to its shores. The planned scheme has given rise to a great sense of anticipation that Timor-Leste's oil wealth will facilitate the development of a modern and prosperous nation. The aim of this study is to examine these visions of the future ethnographically and to explore how public expectations are articulated in relation to pre-existing ideas about the sacred significance of the lived environment. It seeks to advance anthropological debates about resource extraction and related expectations of modernity by investigating how local logics inform national imaginaries of modernity and how government promises foster utopian dreams of sudden societal transformations.

The Petroleum Corridor is the centrepiece of the national Strategic Development Plan for 2020, and envisages the development of three industrial clusters on the thinly populated southwest coast of the country. Plans include the building of a supply base, a pipeline, a port, an oil refinery, a petrochemical complex, an LNG plant and a modern four-lane highway. Residents along the highway route and around the sites of the new facilities would be relocated to grid-planned 'new cities'. Hence despite the great sense of hope connected to the petroleum industry, concerns have been raised that affected populations will loose their land and that the planned resettlement may intensify current conflicts over land ownership. This research aims to document existing tensions over resource entitlements, information that is essential for securing the livelihoods of rural communities and to establish a socially responsible extraction industry.

Today, Timor-Leste is the second most petroleum-dependent country in the world, yet 50 per cent of the population live below the poverty line. This has given rise to warnings that the country will soon be subject to the 'resource curse', a term used to describe the problems oil-rich economies face as they become dependent on import with little investment in agriculture and other economic sectors. Similarly, most current social science studies approach the topic of petroleum by examining the corruption, violent conflicts, environmental destruction and social inequalities that this 'cursed' resource can engender. While these analyses are important, they tend to draw a rather absolute distinction between state-planners on the one hand, and local communities that are marginalised by these projects on the other. By contrast, the focus of this project is on the expectations and aspirations that are connected to natural resources, identifying not just the concerns that the growth of the petroleum industry creates, but also the anticipation and hope that such schemes evoke. It will do so by teasing out the differences between state and local perspectives as well as taking into account variations in attitudes among affected populations. An ethnographic study of divergent public attitudes towards the petroleum industry may help to avoid its potentially adverse impact, ensuring that people benefit from the country's wealth in ways that they themselves desire, thereby fostering peace and security in the Asia-Pacific region more generally.

Potential impact
The primary beneficiaries of this project will be the research participants, since the project will document the concerns, expectations and land claims of the rural populations affected by the construction of the Petroleum Corridor. Additional beneficiaries include the private and public sectors in Timor-Leste, as well as national and international organisations that have an interest in establishing socially responsible resource extraction industries.

The PI will communicate her findings to a wide range of stakeholders, at a time when potential users are open to such ideas and will provide timely, evidence-based policy recommendations to key stakeholders on how to maximise local participation in the development of the petroleum industry. The project has the potential to improve community empowerment; develop mechanisms to ensure compliance with social responsibility recommendations; increase transparency and accountability; decrease the risk of conflict; ensure that smallholders gain some legal security with regard to land ownership; and hence seek to contribute to the promotion of long-term peace in the Asia-Pacific region more generally.

Key stakeholders and beneficiaries:

1. Affected Communities
The research will allow affected populations living in the areas of the Petroleum Corridor to communicate their concerns and expectations to policymakers, civil society groups and corporations.
2. Governmental institutions and the private sector in Timor-Leste
The primary goal of the Ministry of Petroleum and Mineral Resources is to maximise community participation in the petroleum industry. Given the timing of this project, research findings should be ideally placed to influence political debates, and to make specific policy recommendations to the government and the private sector on how local concerns can be integrated into the planning and realisation of the Tasi Mane project.
3. Civil society and non-governmental organisation in Timor-Leste
The qualitative data generated by this project will complement existing research by non-governmental organisations in Timor-Leste, which monitor and analyse the government's policy on petroleum, agriculture and land ownership. It will help them to lobby the government on how to protect the rights of the affected communities and to avoid adverse effects of the 'resource curse'.
4. International organisations and corporations
Oil companies face increasing pressure to include corporate and social responsibility mechanisms in their practices, whereas international development organisations have an interest in protecting community land rights, alleviating poverty, enhancing economic development worldwide and establishing socially responsible resource extraction industries. These beneficiaries will be able to use the project's findings when planning investments in the country, when designing aid programmes and when consulting with policymakers.

Collaboration with beneficiaries:
A) User Involvement in Research Design: the PI will consult with the stakeholder groups throughout the duration of the fellowship. This will include: individual consultative meetings; workshops at the beginning and end of field research; consultation with an advisory group made up of selected stakeholders.
B) Capacity Building: the PI will recruit three East Timorese field researchers, provide research method training and involve them in the organisation of project events. To enhance local research capacity, she will organise a Writing and Publication Workshop for East Timorese scholars in 2017.
C) User-appropriate Dissemination and Outputs: 'Plan for Participation and Social Responsibility' to be disseminated to stakeholder group 2; 'Final Report' for stakeholder groups 3 and 4 that outline the findings of the research; dissemination of findings through social media (an interactive blog) and community radio; short articles to be written for newsletters and international political journals.